QCD under extreme conditions: heating up quarks and gluons

At low temperature, hadrons are the building blocks of nature. As the temperature increases, hadrons dissolve and quarks and gluons become the relevant degrees of freedom. In this project properties of the new state of matter are studied, using analytical and numerical techniques.